Optical Insertion Loss Measurement for PIC Coupling

The project aims to address Senko's measurement challenges by leveraging the advanced facilities at the National Physical Laboratory (NPL). Building on prior collaboration, NPL will use specialised optical equipment to test multiple lanes of the Metallic Optical Bench (MOB) connector with stamped ellipsoidal mirrors at telecoms wavelength. By providing innovative traceable insertion loss measurements and assess optical performance, NPL will enable Senko to confirm the effectiveness of the device being coupled to Photonic Integrated Circuits (PICs) and fibre arrays. The project will thus enable Senko to enhance its productivity and competitiveness in the UK supply chain. Moreover, NPL's role is crucial in providing innovative traceable measurements to help Senko validate the effectiveness of their device coupled to Photonic Integrated Circuits (PICs) and fiber arrays. The project's scope involves utilizing NPL's cutting-edge facilities to overcome Senko's measurement challenges. This includes addressing the lack of off-the-shelf advanced measuring equipment for insertion loss measurements. The project aims to empower Senko to develop a robust measurement strategy, identify MOB design shortcomings, and refine their approach based on the project results to improve overall productivity. Ultimately, this collaboration between NPL and Senko seeks to advance the capabilities of Senko's optical devices, contributing to their success in the competitive UK market.